HETEROGENEOUS MATERIAL AND TECHNOLOGICAL PLATFORM FOR A NEW DOMAIN OF POWER NANOELECTRONICS (NANOMAT)

Flexible electronics have been around for several decades and are the basis for electronic devices in applications that require bending, rolling, folding, and stretching, properties that cannot be fulfilled by conventional electronics. However, their emitted power levels are only in the range of up to 500mW and there is no current flexible technology that can satisfy upcoming needs like conformal antenna for avionic radars and light weight flexible antenna for satellite IoT that require power levels approaching or exceeding 10W. NANOMAT comes to fill in this emerging technological gap through the inauguration of the new domain of “Flexible power RF nanoelectronics”. An innovative heterogeneous technological platform comprising material and fabrication novelties in carbon-based electronics and thermoelectric, wide band gap semiconductor based MMICs, RF MEMS and acoustic sensors will deliver flexible components and circuits. The concept will be demonstrated through two prototypes of escalating innovation and complexity, starting from a flexible hybrid proof of concept for satellite IoT at Ka-band and climaxing with a fully monolithic flexible power RF transceiver for next generation avionic radars at X-band. The NANOMAT consortium is made up from 12 partners from 9 European countries with a wide geographical spread. Half of the consortium are industrial entities, one a major global player and the rest dynamic upcoming or established SMEs thus it is an industrially driven proposition. It has strong interdisciplinary character from semiconducting material growth to technology and component fabrication and from electromagnetic and multi-scale physics simulation to system engineering and from machine learning to circularity and sustainability. The challenges posed, demand that the consortium works with state-of-the-art characterization methods but also improves them and create new ones when the need arises in this project. Starting TRL 3 and commencing TRL5.no public description